Ulster University and Action Mental Health KTP 22-23 R1

To develop a Counselling, Resilience Emotional Digital Innovation Transformation digital platform offering accessible support services for companies supporting people with mental ill health requiring mental health interventions.